Hunting for the electromagnetic counterparts to gravitational wave sources

The project concerns the search for coincident counterparts to gravitational wave events at electromagnetic wavelengths.
The upgraded ground-based gravitational wave detectors have now announced several detections and even more sensitive searches will be executed in the next few years. Warwick, in collaboration with several UK and international partners, are about to deploy a dedicated array of robotic telescopes on La Palma, the Gravitational Wave Optical Transient Observer (GOTO). Ryan's main task will be to harvest the GOTO data stream and select the most promising counterpart candidates. These would then be studies in more detail using follow-up facilities, including the Liverpool telescope and the ING. Part of the challenge will be to understand the expected signatures of EM emission associated with these events as well as recognise a variety of unrelated foreground events that will produce false positives during an EM search. This will involve exploring modern classification techniques, such as supervised and unsupervised machine learning algorithms.